Assessment of geometrically-nonlinear effects in aircraft loads

Current practice on aircraft loads is based on linear structural dynamics modelling. This is a valid assumption for relatively stiff wings, but it fails to capture some key effects as the aspect ratio of the wings becomes higher. They include the geometric stiffening of the wings, the rotation of the aerodynamic forces as they follow the deforming geometry, and changes on both the aerodynamic and the inertia characteristics due to large geometrical variations, among others. To investigate the relevance that this could have in the design of future lighter and more flexible aircraft wings, this project will address the following problems:
- Development of analysis tools capable of incorporate geometric nonlinearity on complex for gust and manoeuvre loads
- Computation of loads with and without geometric nonlinear on high aspect ratio wing design, including an analysis of the main implications on design.
The analysis methods should apply to existing aircraft finite-element models, which are designed for linear analysis, and efficiently capture any relevant changes on the aerodynamic shapes due to the large deformations. Finally, the project will carry out an assessment of the computational costs associated to nonlinear (time-domain) analysis and propose strategies to generate production-ready computational solutions